Automated Consent Verification and Management System (ACVMS) for video media production

The creative industries are increasingly challenged by the complexities of content compliance, particularly concerning individual consent in recorded footage. This project will bring together TV producers, video media professionals and AI experts from SHWSH to deliver an innovative end-to-end software solution designed to revolutionize consent management in the creative sector. The team aims to deploy AI and facial recognition technology to scan recorded TV footage, match individuals with their consent forms, and automatically flag any non-compliance issues with coloured markers in the editing suite - streamlining post-production processes, ensuring regulatory compliance, and significantly reducing operational costs and risks associated with consent management.